cyber securtiy

"As part of its key proposition, PropYield depends on the security of its customers sensitive data. It requires expertise information security skills to assure our customers that any potential sensitive investment data is protected at all times. To obtain customers confidence external certification or assurance has an immediate effect on the customers perception of our business.
"